Medical Bedside Teaching Platform

The future of the NHS and quality healthcare depends on training. The UK government is increasing the amount of medical students for 6 to 7.5 thousand per year to meet the increasing demand for doctors.

The most essential part of becoming and remaining a great doctor is bedside teaching, where a teaching doctor will asses a real patient with a group of students around the hospital bed. However, coordinating bedside teaching with busy schedules and unpredictable patients is a challenge. The costs of missed bedside training opportunities can be in hundreds of thousands of lost medical hours and a cost of millions, coupled with a lower pass rate of medical exams. Whilst intangibles in the form of medical staff dis-engagement, career dissatisfaction and mental stress cannot be underestimated.

Oslr is built from a team of UK doctors and technology professionals who have both experienced the challenge and provide the opportunity to develop and test innovative solutions.

The strength and weakness of solutions can best be evaluated through a feasibility study, which researches the underlying causes and environment, in which it exists, before developing a bespoke digital platform, that utilises contemporary Agile design, web and app programming on a secure infrastructure, for live test and analysis. To provide the UK with a _health-tech_ competitive advantage on a global challenge.